Cremating ancient humans: Methods, Approaches, Themes and Ethics (CREMATE network)

This network will bring together osteologists and bioarchaeologists (archaeological specialists in the analysis of human bones) and forensic anthropologists (forensic specialists who analyse skeletonised human remains resulting from crimes and natural disasters) from the academic, commercial and museum sectors to revolutionise methodological approaches to the study of cremated human remains.
It is often assumed that cremation reduces bone to ash, but this results from processing bone after cremation and without processing recognisable bone fragments remain. This makes it possible to analyse cremated bone and estimate biological characteristics of the person such as sex, age and pathologies. In addition, burning alters bone in predictable ways, meaning that cremated bone can inform us about past mortuary practices. However, cremated remains are often incomplete as well as fragmented and partly due to this there are significant problems with current practice. Major issues include first, that methods are inconsistently applied due to different regional traditions in analytical practice. Second, methods for establishing demographic characteristics are usually developed for unburned remains and are not equally applicable to cremated bone. Some discredited methods (e.g. ageing from cranial suture closure) are still used in analysis of cremations due to a perceived lack of alternatives. A final, but critically important, point is that ethical standards specific to cremation have not been developed. There can be a misconception that because the body is already fragmented, cremated bone is ethically more straightforward to work with.
This network will address each of these concerns and create the conditions for major improvements in the field. Firstly, it will bring together specialists from across regions and sectors to increase connectivity and break down communication barriers. Secondly, it will develop recommendations for current best practice, ensuring that these are freely available. Thirdly, the network will develop a research agenda, highlighting priorities for future research. Finally, it will develop specific ethical guidelines for every stage of cremation excavation, analysis and curation and embed them within the recommendations developed.
In order to achieve the network aims, specialists will be brought together for two three-day workshops at the University of Leicester. The first of these will be used to introduce network participants to current innovative research and set up working groups to develop recommendations for best practice in different areas of cremation analysis. Between the workshops the working groups will meet regularly online to develop best practice recommendations. In the second workshop, each working group will present its findings for discussion by the group. These findings will be used as the basis for publication of 1) guidance on recommended current methods and 2) a research agenda highlighting priorities for future work.
Impact will be shared within and outside academia. In archaeology (both commercial and academic sector), the development of recommended methods will drive increased accuracy and increased consistency between specialists. This will in turn improve understanding of periods when cremation was a frequent mortuary practice. In the museums sector it will drive improvements in the methods and ethics of curation. In forensics, it will provide clarity about which methods are sufficiently robust to be presented in court. Anticipated future outcomes of the network are that it drives an improvement in methods through new research. This is will significantly improve the reliability of analysis and assist forensic specialists in accurate identification of burnt remains of victims of crime and natural disasters. This will provide a robust basis for presentation of evidence in court, in turn improving the ability of crime investigations to bring perpetrators to justice.